Rejuvenair. Making spaces safe.

This industrial research project will develop a fully operational smart air purification solution that makes people feel safer in internal spaces.

The project aims to develop functionality, including an app to communicate air quality results. Offices, hospitality venues, education premises, leisure facilities and retail outlets will be able to provide and demonstrate good air quality, giving staff, visitors and consumers increased confidence, improving health and welfare and increasing productivity.

Rejuvenair Ltd (Rejuvenair), a UK air purification SME led by David Higgins, is solving an unmet need with its affordable standalone in-room device that uses UVC and HEPA filters to purify indoor air and communicate the air quality to people.